Porous Wounds: Bodies, Materialities, and Affect in Sophocles and Ancient Greek Imagination

A wound is a dynamic passage perforated across and within the human body. The external agent, be it human or nonhuman, breaches the bodily boundary and leaves an opening on the skin, which allows for material and affective exchanges between bodies and their
surroundings. This intersectional site is porous, and a new vista is opened up. While considerable scholarship has discussed the wounded heroes in ancient Greek tragedy, most recent postclassical and posthuman turns have empowered new observations on physical
wounds at the level not only of symbolism but also of materiality. In my PhD thesis, I attempt to critically draw discussions from multifaceted theories to analyse Sophoclean wounded heroes.